DNA conjugated nanoparticles for mRNA directed killing of multiple myeloma cancer cells.

The holy grail in cancer therapy is to target cancer cells singularly with ultra-precision and avoid bystander killing of healthy cells. In this project the student will synthesize a new range of nanoparticulate systems with the aim to deliver anticancer drugs only at cancer cells and not in the surrounding healthy cells.